Super-Resolution Optical Microscopes

Optical microscopy is an important imaging technique that is used throughout scientific research. However due to the far-field diffraction limit, within the visible light spectrum, existing optical microscopes are restricted to the theoretical resolution of 200 nm. This limitation therefore prevents this microscopy from being utilised in further applications, such as the study of live viruses (typically <100 nm in size) and their interactions with cells and
drugs. Other imaging systems have been developed such as electron and fluorescence optical microscopy to overcome this theoretical resolution but they are either limited to dead viruses (electron microscopes) or relying in the interaction of fluorescent materials into viruses (thus intrusive). LIG Nanowise aims to develop the first commercially available white light
microscopes at 50-100 nm resolution and confocal optical microscopes at 25-50 nm resolution, which will enable the study of living viruses and their interactions with drugs and cells. Both are unique and well beyond the current optical microscope capabilities.